University of Northumbria at Newcastle and Adlink Technology Limited

To develop a new and innovative middleware capability which can address the complex multivariate connectivity required, for example, by the Internet of Things domain.